Photonic enablers in new generation for ultra-wide field retinal imaging

This doctoral research project aims to revolutionize ultrawidefield retinal imaging systems through the integration of cutting-edge ultrafast beam steering methods. Focused within the scope of the Centre's Imaging, Sensing, and Analysis domain, the project explores the novel application of these methods to enhance optical coherence tomography (OCT) imaging, extending the axial range for comprehensive anterior segment, biomedical OCT, and whole eye imaging.

The research endeavours to answer critical academic questions by investigating the impact of ultrafast beam steering on OCT's capabilities, particularly in ultrawidefield retinal scans. Concurrently, the project addresses industrial challenges, seeking innovative solutions to improve diagnostic accuracy and imaging resolution. The novelty of this project lies in its pioneering approach to ultrawidefield retinal imaging, introducing advanced techniques that hold significance in both academic and industrial contexts.
Methodologically, the project involves an in-depth literature review, experimental design, and collaboration with industry partners to implement ultrafast beam steering methods in practical retinal imaging devices. The doctoral student will play a pivotal role in hands-on research, contributing to the development of next-generation retinal imaging technologies. This comprehensive exploration, covering diverse applications and demanding a high level of expertise, underscores the project's doctoral thesis nature, offering a substantial contribution to the field of optical coherence tomography and ultrawidefield retinal imaging.